Indoor GPS technology for existing project and asset management platform

Thoughtified has developed ManagePlaces, a location-based project management system. ManagePlaces uses location information to enable organisations, typically with distributed teams and assets, to efficiency manage their workflow and knowledge base. ManagePlaces is now being applied to indoor scenarios and is exploring the use of indoor GPS technology. Thoughtified is incubated by ISIC Surrey and SETsquared and is based at Surrey Research Park.